The University of Birmingham And Touchlight Genetics Limited

To develop the cloning and expression of DNA metabolising enzymes to enhance the biosynthesis of novel DNA vaccine constructs devoid of contaminating bacterial DNA sequences.